IMPRESS

IMPRESS (Interoperable electron Microscopy Platform for advanced RESearch and Services) aims to co-develop and deliver advanced transmission electron microscopy (TEM) instrumentation, methods and tools that will revolutionize the way in which TEMs are used by all new and well-established scientific communities, integrate them with other instrumentation at analytical research infrastructures (RIs) and create new business opportunities for small and medium-sized enterprises. The core of the project is the development of a standardized cartridge-based interoperable platform for TEM that is based on common interfaces and data formats, is flexible and adaptable and allows users to perform advanced correlative experiments using different instruments and to co-develop methodological options that are not yet satisfied by commercially available electron microscopes. The solutions will be delivered at technology readiness level 8 through a pre commercial procurement. The project also involves the co-development of new electron sources, techniques based on adaptive optics and event-driven detectors, application-relevant in situ/operando sample environments and software for simulation of experiments and remote access based on artificial intelligence. By the end of the project, these developments will be integrated with the new cartridge based platform, in order to make them available to all users of RIs and other TEMs owners. An open knowledge and innovation hub for TEM will be created and a training programme will promote the new solution, to initiate RI staff in their use and to provide both materials and life science communities with optimized tools for tackling societal challenges, especially in the energy and health sectors. The project will exploit synergies and collaboration with five RIs of European dimension for the benefit of users from diverse scientific communities and will pave the way towards a new cooperative model for the development and operation of RIs for TEM